Negative feedback control of T cells in tolerance and cancer - from pathways to biomarkers

T cells are vital immune cells that help fight infections and cancer. T cells must strike a balance between successfully clearing harmful invaders and the collateral damage they might inflict in achieving this (called immunopathology). The T cell system therefore has many brakes which it can apply to control the level of immune response. I have developed new tools that can follow T cell responses and identify when and how they switch on these immune brakes. I believe that these brakes that have developed to prevent autoimmunity account for why T cells are prevented from killing cancer cells. This study will initially utilise normal healthy settings to understand how three key brakes, PD1, Lag3 (also called immune 'checkpoints') and IL-10 control T cell responses. My early data suggest that drugs that block the functions of some of these molecules can induce unique features within T cells, called 'biomarkers', which could be used to monitor whether an individual is responding to therapy. I will therefore apply the knowledge gained from studying how these brakes control T cell responses in normal settings to several cancer models in mice. The aim will be to identify biomarkers for successful responders to immune checkpoint blockade in cancer. I envisage that this work will lead to a better understanding of these immune 'checkpoints' in both normal and cancer settings. In addition, the study will identify potential 'biomarkers' that could be used in the future to predict patient responses to particular immunotherapies.

Technical abstract
The huge diversity within the T cell receptor (TCR) repertoire allows our immune systems to respond to almost any potential threat; however, such a complex system necessitates negative feedback mechanisms in order to prevent unwanted immune responses and to limit immunopathology. Therefore, all immune responses are counterbalanced through complex, highly dynamic mechanisms which remain incompletely understood. Using the state of the art Nr4a3-Tocky system to monitor and trace peripheral T cell activation in vivo, I have begun to unravel how TCR signalling activates key regulatory modules within T cells in response to antigen in vivo. I hypothesise that these pathways differ in their abilities to regulate T cell responses in both quantitative and qualitative fashions. This proposal seeks to explore how these regulatory pathways activated during tolerance may also account for the exhaustion of immune responses in cancer. Given that most patients do not respond to immune checkpoint blockade therapy, there is an unmet need to understand the complex immunological consequences of checkpoint blockade and identify biomarkers for patients who successfully respond. This proposal will specifically investigate the in vivo mechanisms of action of PD1, Lag3, and IL-10, using the Tg4 tolerance model and extrapolate these findings into both syngeneic (MC38, B16) and autochthonous tumour models (AOM/DSS, Apc-min/+). It will aim to identify early T cell phenotypic markers of effective responses to checkpoint blockade in vivo. In addition, it will investigate how the effector cytokine IFN-gamma feeds back to regulate immunological checkpoints in vivo. Thus, this work will not only lead to a better understanding of the mechanism of action of immunotherapies but will identify priority candidate biomarkers to test in future human samples and cohorts.